Anglia Ruskin University and LMK Thermosafe Limited

To develop and integrate innovative software modelling and solving capability for container and surface heating. To enable creation of accurate models, and thus optimise the design of high value, high margin custom heaters in advanced or complex market.applications.